LockEyeGaze: Gaze-Enhanced Authentication Technology

Our project addresses the growing cybersecurity challenges posed by advanced computer vision and 3D modeling technologies, which have begun to compromise the reliability of facial recognition as a secure authentication method. In response, we are developing an innovative authentication system based on eye movement patterns. This non-invasive biometric approach offers a higher level of security by leveraging the unique and complex patterns of an individual's eye movements, making unauthorized access significantly more challenging.

Our eye tracking system incorporates advanced, customizable gaze gesture techniques, marking advancement in security measures. It will directly tackle the vulnerabilities inherent in facial unlocking mechanisms, providing a robust solution to evolving digital threats.